The Green Light: Utilising Off-Peak Renewable Energy for Increasing Horticultural Production and Capturing Carbon

This new project offers an innovative solution to energy wastage by using surplus renewable energy from wind turbines to power horticultural greenhouses. This approach powers lighting systems that enable the growth of food year-round, simultaneously helping to balance the national energy grid and reducing high energy costs for UK growers.

This method provides a clear path to net-zero food production by utilising 100% renewable energy and turning greenhouses into active carbon sinks that capture carbon from the atmosphere. This reduces our impact on the environment from food production.

The project is a collaboration between commercial growers, academic experts, as well as manufacturing and technology partners. Through trials on working farms, the project will use advanced sensors and imaging to measure the benefits. The ultimate aim is to create a proven, sustainable model that can be adopted nationwide, lowering investment barriers and boosting the UK's overall food security